University of Ulster and MJM Marine Limited

To develop a Marine Digital Twinning Platform, embedding the strengths and key lessons learned in relation to utilising the proven tools and processes from digital construction and building information modelling but applying it for the first time to the Marine Interior Fitout Sector.